Research on totally immersive real-world scenes, with dimension depth through true parallax vision

Domeble is a premium Rights Managed stock library for photographic backplates, 360° HDRI domes and VR environments, tailored towards the automotive and product visualisation sectors. High-dynamic-range imaging (HDRI) is a high dynamic range technique used in imaging and photography to reproduce a greater dynamic range of luminosity than what is possible with standard digital imaging or photographic techniques, and it is this process that enables 3D CAD data to become photo-realistic when textured. As experts in CGI, 3D and VR production, we work with advertising agencies, manufacturers, creative production studios, and artists in producing creative and technical solutions that showcase leading brands and products. Our professional quality imagery is captured and curated to make building beautiful campaigns enjoyable and easy. From early stage visualisation to global billboard campaigns to immersive tech, our specialist imagery is utilised at the forefront of innovation.

This project involves creating ground-breaking immersive VR content that will enable a step-change in the car pre-sale/sale process, and in the longer term benefit car design, enhance automotive design education and potentially many other industries that will also exploit these real-world immersive experiences.